REDLAB Going Global - REDucing LABoratory Rodent Numbers by driving adoption of UK Technology

The creation of genetically modified animals, primarily mice and rats, has revolutionised understanding of disease processes in animal models. Transgenic biotechnologies utilise large numbers of animals: females
and males to generate embryos for genetic manipulation, females to provide a host uterus to support the development of embryos, and infertile males to induce ‘pseudopregnancy’ in recipient females. In the UK
alone, 1.2 million mice were used in breeding programmes for production of transgenic mice in 2014.

Scientists are required to comply with the principle of the “Three Rs” (Replacement Reduction and

Refinement) to minimize the number of animals used in experimentation and to reduce pain and suffering.

Ostara has developed a patented pessary system that supersedes the use of vasectomised males in the

induction of pseudopregnancy and enhances transgenic embryo implantation rates in the host mothers.

The project will see this breakthrough technology demonstrated and promoted globally: the objective of
gaining widespread dissemination, adoption and tests can produce an 80% reduction mice numbers.